Remote Telemetry for Wastewater Treatment

The O2NRG wastewater treatment system is a proven technology for direct injection of 93% pure oxygen from a generator more efficiently into an activated sludge process. No bottled gas or storage is required. This results in significant energy savings, improved dissolved oxygen levels, significant ammonia reduction and reduced sludge volumes. The unit is housed in a 20 foot container and can be moved rapidly to locations where emergency oxygen is required.